YouCanPlan- a hyper-local mobile web -platform for local community planning consultation

This proposal sets to test the technical and commercial feasibility of a hyper-local mobile service for consultation on local planning projects, including consultations on developer-led projects, local authority-led housing and regeneration, and community-led neighbourhood planning exploiting the opportunities presented by the new Localism Bill. The project builds on knowledge acquired from an earlier feasibility project led by Slider Studio and supported by Stickyworld Ltd in 2011 which scoped out the opportunity for such a service, and validated by feedback from local community leaders, professional consultants and local authority planners. This project now re-examines this in the context of a hyper-local mobile-first approach, developing and testing a new prototype with support of three local communities and exploring a viable business model from consultations on high value developments in city centres.